Report and Image Quality Control

Studies from around the world have shown that medical imaging studies such as Chest X-ray and CT scans have a high accuracy in detecting lung changes related to Covid-19\. Unlike the lab based diagnostic techniques which are in shortage world-wide and require at least a few hours to process, imaging investigations are widely available and provide immediate results.

In addition to aiding diagnosis, imaging is also used to assess disease severity, identify other underlying lung conditions and monitor disease progression. It also plays a key in providing alternative causes for the patient's symptoms such as pneumonia, heart failure or pulmonary embolism (blood clot in the lung) which are potentially life-threatening conditions that would require a different treatment.

However, the accuracy of the diagnosis relies on the ability of the image interpreter to be able to recognise the features of Covid-19 on the imaging study. We propose creating a web-based training and simulation tools that can be used to quickly train a large number of individuals including physicians, junior doctors, radiographers and nurses to recognise the imaging features of Covid-19 to aid with its diagnosis and management.

The extension for impact funding will allow us to expand the impact of the beyond the current pandemic. The technical development carried out during the original project gives the platform the ability to host educational material related to other disease areas such as cancer, stroke and trauma. Therefore it can be used to train healthcare staff and act as a standardised quality assessment tool reducing variation in practice and potential for patient harm. It will provide benchmarking at a national level to help address concerns over standards. Additionally, the tool will allow a wider workforce to be trained allowing quicker diagnosis of time critical diseases such as cancer while saving outsourcing costs for NHS which totalled £165milion in 2018.